100% Solar powered E-Scooter exterior workplace charging pod (Works all year round in the UK climate)

The UK has set a world-leading net zero target to end our contribution to greenhouse gas emissions by 2050\.

In alignment with strategy we need cleaner ways to produce, store, and distribute energy and sustainable ways to manage and optimise our resource consumption.

This requires technology to enable change in how we do the things we need to do.

UK Transport CO2 emissions comprise around 28% of the total 451 million tonnes emitted annually. Of these emissions, 55% are made by Cars & Taxis (248 million tonnes).

In the UK and outside London (London has a diverse range of transport options), around 75-80% of the workforce travel to work by car with an average journey time of 30 minutes.

Around 24 million workers in the UK work outside London.

In representative government survey of 4000 respondents:

* 1.26% of respondents own an E-Scooter
* 10% identified they would buy an E Scooter
* 15% identified they would use an E-Scooter if it could be hired.
* 66% stated they would use an E-Scooter to travel to a specific destination, such as a workplace and 58% of those respondents stated it would be a sole means of transport.

**This weekend (17/7/22), the UK hit 40.3 Celsius.**

**We must enable change in how we do things now to stand a change of achieving Net Zero by 2050\.**

This project will deliver, based on a Patent Pending solution design, a product that will enable UK users that are open to change how they travel to and from work to adopt Micro mobility solutions to enable them to do so.

As a consequence, they will make a significant contribution to reducing the UK's CO2 emissions in the next 3-5 years.